Aston University and Butlers Farmhouse Cheeses Limited KTP 21_22 R3

To develop a Business Analytics and Machine Learning capability, which will be deployed to optimise production of specialist cheeses using Decision Analysis/Modelling by optimising milk yields and animal feed in the supply chain through to the cheese manufacturing processes.